TRAMS-Enterprise - Trustworthy, Responsible AI and ML for construction, Secure and Enterprise Ready

**TRAMS-Enterprise** will develop a consistent, sector-wide framework (rules, guidance) to manage trusted and responsible data, artificial intelligence, and machine learning-based solutions for the construction sector. In doing this, it draws on the requirements, experience and expertise of leading construction contractors and other industry bodies and experts developing AI solutions for construction. It addresses sector-wide bottlenecks limiting the development/adoption/diffusion of AI/ML solutions for on-site construction.

In parallel, the project will directly support UK SMEs in further developing AI-based solutions for construction. The development of these solutions has been restricted by factors such as access to construction data (including trust/responsibility-related issues). It will enable these SMEs to develop data pre-processing and AI-based analysis tools per the TRAMS-Enterprise framework, supported by construction sector representatives who will be potential customers.

The project will be led by UK SME **Glideology** (collation and pre-processing of visual/camera data from construction sites. Glideology led the TRAMS-Construct Phase 1 feasibility study, which defined the need for the framework. Glideology will be supported by UK SMEs **Unit9** (integrating real-time site data with Building information models; BIM) and **Assentian** (developing AI-based solutions for sectors including construction).

**Cranfield University** will support solution development and validation. Construction RTO **BRE** (via industry body 'Constructing Excellence') will coordinate a sector-wide approach to framework development with contractors **BAM Nuttall, Babcock, Skanska** and **Costain** participating as project partners, supporting the development of the framework and specific AI-based solutions developed by the SMEs. BRE will also support Glideology on project management.

The main outputs will be:

* A working and adopted version of the framework, with potential models for its continued use as a construction industry approach.
* Proof-of-concept versions of AI-based solutions developed by UK SMEs.

By addressing sector-wide bottlenecks, TRAMS-Enterprise will accelerate the growth of the UK market for digital and AI-enabled construction management solutions.